Error-tolerant Stream Processing System Design (ESP-SD)

The energy dissipation and fault rates in future CMOS integration are expected to require the abandonment of traditional system reliability in favour of approaches that control errors across the application, runtime support, and system architecture. Commercial stakeholders of stream processing applications, such as multimedia analysis & retrieval and webpage ranking systems, already feel the strain of inadequate system-level scaling and robustness under increasing user demand. While such applications can tolerate certain imprecision (errors) in their calculations, this aspect is currently not used for system scalability and resilience.

The ESP-SD project will derive theory, methods, and a prototype set of tools for scalable adjustment of computation and error-propagation in stream processing applications operating under a fault-generating computing environment. This will be achieved via the following innovations:

* stochastic models of error tolerance in algorithms for multimedia and linked-data analytics (used in audio/video matching, semantic multimedia retrieval, webpage ranking systems, etc.);

* new forms of accelerated error-tolerant computation within numerical stream processing libraries;

* opportunistic designs for compiler and runtime support offering graceful resilience to runtime errors.

ESP-SD aims for up to two orders of magnitude of throughput and energy scaling against conventional processing (under the same platform), with application results that are reliable in a stochastic sense. That is, all mechanisms for acceleration, energy saving and reliability in ESP-SD are geared towards minimizing the "expected" error in applications, and not the worst-case error.

The project will derive practical designs demonstrating its impact, examples of which are provided in the "Impact Summary" and the "Pathways to Impact" on JeS.

Potential impact
Cross-layer resiliency will most likely become a requirement for future HPC and embedded stream processing systems. ESP-SD will investigate methods for graceful precision degradation and error tolerance at the system level. The derived scientific publications could become trend setters in the evolution of stream-processing systems, while the provided demonstration results could pioneer future deployments within commercial systems, with the potential to influence consumer services used by millions of people.

Indicative impact cases include (but are not limited to):

* Robust realisation of stream processing algorithms under processor hardware that did not pass the quality control and may exhibit transient errors due to process variations.

* Use of ageing (low-performance, possibly unreliable) processor hardware at a lower-precision setting instead of being decommissioned.

* Development of entirely new single-instruction multiple-data (SIMD) instructions for graceful numerical computing, i.e., fault-tolerant SIMD extensions (termed as "turbo SIMD") with increased throughput and decreased energy consumption when deriving approximate results.

* Derivation of ultra low-power approximate stream processing primitives that could allow for "always on" stream analysis on mobile devices. For example, via the derived primitives, a mobile device could constantly capture and analyse visual, auditory and other sensory inputs (e.g., GPS and acceleration data) with very low overhead in energy consumption. Such analytics can be used to predict user needs and make automated intelligent suggestions based on contextual awareness.

* Creation of an integrated cross-layer framework where energy consumption, throughput increase, precision and fault tolerance are competing cost functions of the design: one can seamlessly be traded for the other.

* Consideration, for the first time, of user-centric questions such as: Do average guarantees of precision and quality-of service satisfy the end-user better than over-provisioned worst-case guarantees? Can a marketplace be created for bidding on prices for higher-precision outputs (e.g., in finance or media) with benefits for developers and more options for end users?